The life and myth of Hu Xueyan: a study of a late Qing merchant and his revivival in contemporary China

The life and myth of Hu Xueyan: a study of a late Qing merchant and his revivival in contemporary China